An investigation of corrosion and leaching of carbide fuels in a GDF setting

Uranium carbide (UC) is considered an exotic fuel material which has arisen from the UK's civil nuclear reactor test programme. This material has served as a prototype high density fuel at sites like Dounreay in northern Scotland.
The Nuclear Decommissioning Authority (NDA) has an inventory of irradiated and non-irradiated uranium carbide as part of its legacy waste exotic fuel materials within its estate and therefore carries the liability for its safe management and ultimately its disposal (for which Radioactive Waste Management (RWM), a subsidiary of the NDA are responsible). Uranium carbide is considered a reactive and potentially pyrophoric material with a reactivity comparable to uranium metal.
Geological disposal is internationally recognised as the safest long-term solution for higher activity radioactive wastes and the UK's exotic spent fuels (such as carbide spent fuel) are intended to be managed in this way. The current PhD project will investigate corrosion and leaching behaviour of irradiated and unirradiated carbide spent fuel under conditions analogous to a Geological Disposal Facility (GDF) both (i) pre-closure and (ii) post-closure.
Most of the UK's spent fuel inventory is in the form of ceramic uranium dioxide fuels. Oxide provides a stable matrix that is expected to display high chemical stability when contacted by groundwater and, apart from the rapid release of radionuclides at the grain boundaries and in accessible parts of the fuel (the instant release fraction), the rate of release of radionuclides after container failure (the matrix dissolution rate) will be low. Disposal routes for exotic and metallic fuels are yet to be fully determined. It is however expected that carbide and metallic fuels will corrode relatively quickly when accessed by groundwater. This study aim to better underpin the expected behaviour of carbide spent fuel following disposal in a GDF.
Experimental Approach:
Utilising virgin Uranium carbide fuel material provided by the National Nuclear Laboratory (NNL), Springfields laboratory, the current studentship will use cutting edge materials analysis techniques to provide a nano to micro to millimetre scale observation of carbide corrosion behaviour. Techniques will include X-ray tomography (XRT), high-speed atomic force microscopy, secondary ion mass spectrometry, high-resolution electron microscopy and X-ray diffraction. The techniques are all routinely used and available at the IAC in Bristol. To compliment the materials analysis, leaching studies will utilise solution analysis techniques such as ICP-MS and ICP-OES to determine evolving U concentrations in different GDF-analogous groundwater solutions (oxic and anoxic). In addition, the project will also utilise the unique TRLFS instrument available at the University of Surrey which is being developed for aqueous actinides analysis as part of the main TRANSCEND project.
The project will setup a series of enclosed cells experiments, using sealed, water-filled glass housings to hold small uranium carbide 'stick' samples in a fixed position. These special cells will permit periodic measurement of the evolving water chemistry using TRLFS and also the corrosion progression using X-ray tomography. These analysis techniques will enable a detailed study of corrosion and leaching behaviour but without disrupting the experimental system. The lower density of the oxide (10.97 g/cc) which forms from corrosion of the carbide (13.66 g/cc) means that rates of oxidation under different conditions (temperature, dissolved O2 and water chemistry) can be determined by measuring the evolving thickness of the oxide using XRT.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.